MyPressureManager - a Mass Market SmartPhone Tyre Pressure Technology Using Novel Active Machine Learning and co-operating devices for enhanced user experience.

In 2013 we successfully built a machine system for tyre-wear analysis, allowing, machines to make complex decisions about tyre road-worthiness. To complement it, this project investigates a further machine system for determining tyre pressure. This system will be developed for mobile platforms, and used to inform drivers about safety, economic, and environmental benefits of correct tyre pressure. Data will stream to cooperating devices wireless for enhanced user experience/historical analysis. Key challenges are, feature vector algorithm, machine learning, influence of environment, and software performance. A demo system will show operation in a range of scenarios. To reinforce market potential, 1bn car tyres sold in 2011 (1.5bn by 2030, OECD). Incorrect tyre pressure negatively affects proper tyre wear and road user safety. 4.4m UK cars have at least 1 illegally worn tyre(TyreSafe). 1bn smartphone users. 50% in the West.